My Day: Digital Dementia Toolkit

Dementia is a disease that attacks the brain. It mostly happens when people get older but can start when they are working age. People who develop dementia often have problems remembering things or get confused easily. There are currently no medicines to cure dementia and it gets worse over time. Most people with dementia live at home managing as best they can. Unlike illnesses such as cancer or diabetes, people who develop dementia are not given specific tools to help them cope. The My Day project will provide resources for people who are diagnosed with dementia to help them live day to day and plan for the future. Specifically, the My Day toolkit will provide information about dementia to help people understand what is happening to them. The toolkit will also provide practical strategies, and digital tools to manage their daily lives. The toolkit will run on a phone or tablet and training will be provided on how to use it. My Day is intended to help people learn about dementia and what to expect as time goes by. The toolkit will help people keep track of they are doing and share this with trusted family or friends. Collecting information over time can also help to spot early signs of change. This means more help can be put in place.